Visible-Light Photoredox Catalysis for the Functionalisation of Complex Molecules

Discovery, study and optimisation of photoredox catalysis methods for radical reactions. Investigation of the scope of the reaction in the late state functionalisation of complex molecules.